CLEAR: Circular Low-Emission Advanced Remediation for High-Quality Recycled Plastics in Automotives

Aqdot is advancing AqFresh, a drop-in materials technology that reduces odour and volatile organic compound (VOC) emissions in post-consumer recycled (PCR) plastics, enabling higher recycled content in vehicle components. Odour/VOC issues currently constrain post-consumer recycled plastics in sensitive automotive applications; this project demonstrates a practical route to overcome that barrier.

Over five months we will: (1) formulate and pilot a masterbatch compatible with standard compounding and moulding; (2) produce representative demonstrator parts with a UK manufacturing partner; and (3) validate performance using recognised automotive tests for odour and VOCs. Operational results will feed a comparative life-cycle assessment and an Impact Validation Report aligned with Department for Energy Security and Net Zero guidance, providing transparent evidence of environmental benefit.

The aim is to show that AqFresh enables greater recycled plastic use without compromising performance, in-cabin air quality, or recyclability, helping UK manufacturers increase circularity and reduce reliance on virgin polymers. By unlocking demand for higher-quality recycled plastics across UK supply chains, the project supports domestic resource efficiency and measurable greenhouse-gas reductions.

The approach is designed for rapid scale-up across interior trim parts using existing production equipment, with future potential beyond automotive in consumer goods and packaging. The project will generate demonstrator data, impact evidence, and a clear route to adoption for UK industry.